Solar Panel Pigeon Deterrent

To develop pigeon deterrent equipment to prevent pigeons from nesting under solar panels. The efficiency of solar panels can be lowered by pigeon droppings and also it causes a problem in terms of cleaning. Sometimes scaffold is required to be erected to clean the panels which can prove to be expensive.This is an on-going problem in the solar industry and it could have great potential for both the UK and Export markets as many countries now have solar panels on their roof tops.